Chiral Chemical Synthesis in Clostridia

CHAIN Biotech aims to produce high value fine chemicals (3-hydroxbutyric acid and ethyl-3-hydroxybutyrate) at costs lower then current chemical sysnthesis methods. By using microbial fermentation and renewable feedstock we also address key environmental and sustainability concerns. CHAIN has identified a new nutracetical market opportunity with TS who require lower cost ethyl-3-hydroxybutyrate to bring their new food ingredient to market. The over reaching goal is to capitalise on recent developments for genetic manipulation of Clostridium species to re-engineer industrially proven strains to produce high value chemicals instead of low value bulk chemicals. Success on this project would enable us to exploit the full potential of Clostridium bacteria for a wide range of IB products and applications.